University of Plymouth and Western Commodities Limited

To develop a range of sports nutrition products utilising the key commodities imported by Western Commodities with a strong evidence base that supports functionality.